Dignity, Privacy, Equality: Grounding Sexual Orientation Rights

7. This project seeks to assess (i) the theoretical coherence, and (ii) the practical usefulness, of 'dignity', 'privacy' and 'equality' norms in the protection of same-sex orientation rights. Academic literature has tended to perform assessments at three alternative levels: (i) in the abstract; (ii) within equality law; and (iii) in protection of a different ground to sexual orientation, such as sex. Furthermore, the literature is often grounded in a single jurisdiction. Finally, whilst some literature does consider comparative perspectives on how the norms can shape same-sex protection, this literature tends to examine a norm in isolation. This latter literature is limited insofar as it does not analyse the possible interrelationship between the norms.

This project will instead (i) draw from the same-sex equality jurisprudence of four jurisdictions (the European Court of Human Rights (ECtHR), the United States, Canada and South Africa), (ii) identify common themes and divergences, and (iii) seek to account for these incidences within an overarching assessment of the norms. For example, privacy emerged as the starting point of same-sex protection in the United States and the ECtHR, but has begun to give way to a standalone equality value as the jurisprudence has developed. South Africa, by comparison, recognised the limitations of privacy as a same-sex protection norm at the outset, and thus has been more cautious in its application. With regards to dignity, both South Africa and Canada saw their equality jurisprudence (including same-sex protection) develop with reference to dignity, but the recent Canadian approach has de-emphasised the centrality of this norm in equality protection. Drawing on these developments, the preliminary hypothesis of this project is that all three norms have some value in same-sex protection, but that no single value can deliver a desirable level of protection in a theoretically sound manner. In advancing such a 'plural' approach, this project will aim to identify and address tensions between the different norms.

The law in the aforementioned jurisdictions is in need of this theoretical and practical reflection for three reasons. First, several other jurisdictions (which themselves have norms of privacy, dignity, and equality) are beginning to grapple with how to accommodate same-sex rights within their legal frameworks. Second, many jurisdictions already recognising same-sex rights (including those under analysis) are at 'doctrinal crossroads' where they must decide the conceptual vehicles with which to develop the jurisprudence further. This classically involves questions of how to move protection from the private sphere (e.g. same-sex conduct decriminalisation) to the public (e.g. provision of partnerships). Third, much of the analysis has potential applicability to the developing antidiscrimination jurisprudence on other grounds, such as gender identity.

The four chosen jurisdictions share four common features that justify their inclusion in the comparison. First, their fundamental rights jurisprudence is grounded in a foundational textual instrument, which allows for a comparison of the role of text in the development of the three norms. Second, three of the jurisdictions are liberal democracies, and the ECtHR (whilst not a liberal democracy itself) holds liberal democratic values (e.g. security of fundamental rights, democracy, rule of law) as central to its conception. This feature is important as it assures at least some shared normative ground from which the jurisprudence develops. Third, three of the jurisdictions are common-law, and the ECtHR (whilst not common-law) possesses several salient features of such a system (e.g. judicial elucidation of the Convention, heavily authoritative precedent). This allows a comparative examination of how the jurisprudence has evolved through caselaw. Fourth, all publish official judgements in English, which both (i) allows for comp